SIERRA. The world's first horticultural metaverse for asset managed berry production.

Project SIERRA will create digital twins of berry farms and permit asset management optimisation without requiring large capital expenditure. Most importantly it will allow producers to more _accurately model yields_, _find hotspots of problem areas_ and target the reduced workforce to increase efficiency. Notably the project will enable farms to maximise profits in the short term but still remain relevant when automation is able to deliver at a market price point; informing machinery rather than humans. The outputs of the project include:

1. Digital upload of berry farms using existing infrastructure
2. Resource map generation for thinning, harvesting, pest & disease treatment
3. Farm management software integration
4. Data library creation to accelerate detection performance across the latest varieties

In summary, project SIERRA looks to develop a platform to empower the UK berry sector with decision intelligence using proven technology at adequate farm margins.